Frameworks and tools for statistical big data in the humanities

Over the last forty or so years, data archives in most advanced countries have assembled very large collections of statistics, including historical data computerised by academic projects. However, these are almost all collections of DATASETS, mostly organised essentially as tables, and data archive catalogues describe each dataset only as a whole, while the detailed structure of the rows and columns is usually described only in highly variable documentation from the original creators. This makes it quite impossible to analyse the history of the UK as a whole by downloading the contents of the UK Data Archive as a whole; and archive search interfaces are designed for social scientists wanting to download datasets for detailed statistical analysis, not for humanists -- or the general public -- wanting answers to specific questions such as "how many domestic servants were there in Bath in 1841?". Even once you find the number you want, how exactly do you cite it?

Two big statistical database projects take a different approach. Firstly, the Great Britain Historical (GBH) GIS, accessed via the Vision of Britain web site, holds 14,099,469 DATA VALUES, covering most aspects of Britain's demographic, economic, social and political history over the last 200 years, each on a separate row of just one table, and each with information on date, geographical area covered and subject matter. Area and subject are recorded through linkage to formal ontologies -- hierarchical lists -- the former linking to computerised boundaries for the reporting units, so data can be both graphed as time series and mapped. Secondly, the US National Science Foundation have funded the Collaborative for Historical Information and Analysis (CHIA), led by the University of Pittsburgh and running from January 2013 until at least December 2015, to assemble historical statistics for the whole world since 1600 by creating an online infrastructure enabling contributors worldwide to insert their data into an information architecture modelled on the GBH GIS. Such "crowd-sourcing" using specialists is the only way really big historical data structures can be created.

The proposed research would directly fund the architect of the GBH GIS to play a larger role within CHIA, and recruit British and European contributors. However, the main aim here is not to make either the GBH GIS or the CHIA system even bigger, but to make it easier for humanists and the general public to find and work with the contents. This is a relatively small project with three main outputs. Firstly, a better statistical thesaurus or topic ontology -- if you like, a Dewey Decimal Classification for numbers -- providing a shared language for contributors and users. This will be based on an existing thesaurus developed by social scientists but with some broader headings added to help non-specialists get started, and many more variant terms added, enabling users to find out about "jobs" as well as "occupations". Secondly, a user-friendly interface for finding not "datasets" but particular numbers: specifying the area covered by clicking on a map, the period via a graphical timeline, and the topic by selecting progressively narrower terms within the "domain ontology". Where possible, it will let users drill down from simple totals to more detailed data. Thirdly, a separate interface for computers, not people, providing data values either individually or as a long stream, each with complete information about the date, area and topic. One purpose is simply to provide each data value with its own enduring web address (a "Uniform Resource Identifier"), enabling it to be cited with absolute precision and confidence. However, this "data feed" could be used by search engines, like Google or Bing, to index our content and provide new forms of access; or it could be linked to large scale analytic engines, enabling other researchers to actually analyse the history of Britain or the world as a whole".

Potential impact
The project will make develop methods making individual statistics -- not vast lumps of data -- easier to find, and use these methods to provide better access within two particular very large collections of mainstream historical statistics: the Great Britain Historical GIS, covering our changing population, economy, society and politics over the last two centuries, not just nationally but for each district and town; and a large new database for world history already being built by the US-led Collaborative for Historical Information and Analysis (CHIA), on similar principles to the GBH GIS. The end result will be a system that answers a great many straightforward questions, such as "what was the population of Bristol in 1881", but allows users to drill down into steadily greater detail.

There is obviously a large need for such systems from very broad academic and non-academic audiences, for example from journalists, schools and everyone writing interpretative local histories. This need is steadily growing as the available data stores get ever bigger, but is almost completely unmet: specialist data archives are focused on helping social scientists find and download large datasets; the websites of national statistical offices usually provide a small selection of pre-selected "key statistics" on conventional pages, and then similar download systems to the archives; and mainstream search engines have developed specialised search engines for almost every kind of digital content except numbers. Simple Google searches for statistics most often lead to Wikipedia or commercial sites of doubtful provenance -- except for some hyper-local UK population queries, which already lead to pages deep within our Vision of Britain site.

During 2014 we will be working with US and other partners to build CHIA as a very broad collaboration, recruiting additional online contributors worldwide, and not limited to academics: this is the only way to assemble a really large integrated body of historical data going back pre-c.1950, but also gets us started on having a high profile with potential users. In 2015 publicity for the new interfaces, combining well-chosen launch events, press releases and social media, will further raise our profile and bring users to our own search interface. Even so, the larger impact will be through adding semantic structure and a computer-to-computer access system to our statistical databases, enabling mainstream search 1,239,767 engines to answer detailed statistical questions by leading users to the particular numbers they need: Google finds those population pages deep within our existing system because it is built around very formal geographical hierarchies so every page can be indexed, and with a better hierachy of statistical topics a wider range of statistical themes will be equally findable.

Our existing web site, A Vision of Britain through Time, had 1,239,767 different visitors during the first six moths of 2013 and, as our REF Impact Case Study shows, is widely used by archivists, by local authority planners, by family historians -- even by film companies. This was achieved partly through a high profile launch, but mainly through focusing on online "findability": two-thirds of those visitors arrived via search engines, those from Google alone using 407,576 different search terms. Only a "big data" system could answer so many different questions, and this shows how large an audience there is for historical information. The challenge is not to get a mass audience interested but to enable them to find what they need. We are already far better at this than most academic online projects, but this project will enable us to both further improve access to our British content and apply our expertise to the larger global resource being built by international collaboration around CHIA.